Bio-composite Utilisation for Innovative Low-carbon Development (BUILD) by Cellment Ltd

**Project Overview** - Bio-composite Utilisation for Innovative Low-carbon Development (BUILD) by Cellment Ltd will develop an innovative solution to address challenges within the brick manufacturing sector. BUILD focuses on refining, testing, and validating the Cellment bio-composite material as a sustainable alternative to clay bricks.. The aim is to deliver outcomes that will reduce environmental impact, support sustainability & create cost savings, while building long-term benefits for customers & wider industry.

**Innovation** - BUILD introduces a new approach to carbon intensive brick production by developing a 100% bio-based material that cures at low temperatures yet achieves comparable strength and durability. Unlike existing options, BUILD will deliver clear advantages such as greater energy efficiency & compliance with regulation. The work does not replicate what is already available but moves the field forward in a way that is practical, scalable, and impactful.

**Project Activities** - BUILD will be delivered across several work phases, each designed to build confidence in the material and prepare it for real-world use:

* **Project Management** - Oversight of project delivery, reporting, budgeting, scheduling, and coordination between sub-contractors and advisors.
* **Material Sample Formulation & Preparation** - Creating and refining Cellment samples for testing.
* **Laboratory Testing and Validation** - Collecting empirical data of Cellment performance, reliability, for regulatory compliance.
* **Preparation for Market** - Data analysis, benchmarking, and creation of a future engagement with users, and partners to ensure readiness for wider adoption.

Throughout the process, BUILD will apply rigorous testing and stakeholder consultation to ensure Cellment is relevant, high-quality, and ready for the next stages of investment or implementation.

**Benefits and Impact** - BUILD will have broad benefits for industry & customers. It will contribute to environmental sustainability and will help strengthen the UK's position in greener brick manufacturing. For customers, the solution will provide more efficient and cost-effective alternatives to what is currently available.

More widely, BUILD advances national goals such as Net Zero 2050 and Levelling Up, fostering regional growth and enhancing economic resilience through the development of low-carbon, UK-made construction materials.

**Conclusion** - BUILD represents an important step forward in addressing challenges faced in the brick manufacturing sector. By combining innovation, collaboration, and a clear focus on positive impact, the project will generate outcomes that benefit businesses, customers, and society, creating a pathway to long-term value and sustainable growth.